MRI Conspicuity of Prostate Cancer: Investigating Clinically Significant Prostate Cancer Not Detected by Multiparametric MRI

In the UK, the burden of prostate cancer continues to saw. Over 47,000 men are diagnosed with the disease each year and it has recently overtaken breast cancer in terms of cancer-related deaths. However, the severity of prostate cancer varies greatly, and in order for men to receive the most appropriate treatment, it is essential that they be given a timely and accurate diagnosis.

Traditionally, prostate cancer is diagnosed in men with an abnormal blood test (prostate specific antigen; PSA) or an abnormal feeling prostate, after an examination through the back passage. These men then undergo a biopsy, in which samples of prostate tissue are taken. These samples are analysed under the microscope to assess for the presence or absence of prostate cancer. The location of where samples are taken from is not influenced by knowledge of where the cancer is, and the standard way in which the biopsies are taken is often termed 'random.' Random biopsy risks missing aggressive prostate cancer and risks diagnosing prostate cancers that are not very aggressive at all (thereby triggering treatment, when it is not needed).

To overcome this haphazard approach, we have now begun to introduce MRI scans before men have their prostate biopsied. This has brought a collection of benefits, including being able to see whether a cancer is present or not (and therefore whether a man needs a biopsy or not) and also seeing where the cancer is, how large it is, and how many tumours are present. The advantages are clear, and two large recent research studies have shown that MRI scans are highly accurate at detecting cancer, and can help save many men from painful biopsies which carry risks such as blood in the urine, blood in the semen and infection requiring admission to hospital. These research studies have also shown that by using new MRI scans to help guide where we biopsy, we are able to pick-up more of the aggressive cancers and less of the non-aggressive cancers (compared to the traditional approach).

These findings are very encouraging for the future, however, there are still occasions in which MRI scans can miss prostate cancer, and the reason this happens is not well understood. The main aim of our research is to discover and understand which prostate cancers are not detected by MRI. If we can understand the features that these cancers have, we may be able to work out reasons that they are not detected. We may also be able to make a decision about whether or not this truly matters - it is possible that MRI only misses non-aggressive cancers that we do not need to be concerned about. On the other hand, if MRI scans miss aggressive cancer, then this could be a serious problem, as the cancer would be liable to spread before it is detected. The truth is, we do not know a lot about these prostate cancers, and so there is a very strong need for this research.

This research project will be conducted at University College London, which is world-respected in this field. The plan is to look carefully, in different ways, at cancers that are not detected. By scrutinising their MRI scans and biopsies, we hope find out their characteristics, and ultimately, reasons for why they were overlooked in the first place. Building on this, we then may even be able to work out additional ways to find these tricky tumours.

In addition to occasionally missing prostate cancer, MRI does have another problem. Roughly half of all cases that are suggestive of cancer on MRI turn out to be benign conditions on biopsy. Traditionally this is attributed to infection, however, the true reasons for this have not been clearly explained. So in addition to the cancer that is missed, this study will examine cases in which the MRI scan showed cancer to be present, but that in actual fact was not there when the prostate was biopsied. We will examine these cases carefully to help find out what aspects caused an inappropriately suspicious appearance on MRI. Again, if we can do

Technical abstract
This project will utilise an interdisciplinary approach to address challenges associated with multiparametric MRI (mpMRI) conspicuity of clinically significant prostate cancer. Primary objectives are:
- Describe characteristics of inconspicuous cancer on mpMRI, link these to mechanisms of inconspicuity, and clarify on the level of clinical significance
- Describe characteristics of benign disease that generate suspicious signal on mpMRI and link this to mechanisms of conspicuity
- Survey patient perceptions on the role that mpMRI plays in prostate cancer, and their views on the relative risks of false negative and false positive results

To address the phenomenon of clinically significant cancer not detected on mpMRI, the PROMIS database will be interrogated. All false negative mpMRI cases will be identified, and each mpMRI will be re-evaluated to assess the impact of: re-reading, varying reporting schemes, assessing levels of quality and artefact, and investigating effects of dominant sequence and lesional position. Further advanced software analysis will be conducted on mpMRI regions of interest containing inconspicuous cancer. Prostate biopsies will be rigorously evaluated in their current state (assessing: Gleason grade, percentage of Gleason pattern 4, presence of stromal gaps, cancer core length) and then will be subject to extensive immunohistochemistry assessment to reveal histopathological composition of inconspicuous cancer.

Similarly, cases of false positive mpMRI (from the PROMIS and PRECISION cohorts) will be identified and subjected to comprehensive radiological and histological assessment to determine causation of inappropriately suspicious mpMRI signal.

To evaluate current patient perceptions of mpMRI, a carefully constructed survey will be disseminated to men with suspected prostate cancer. Their views on acceptability of false negative and false positive mpMRI will be scrutinised, and focus will be given to which facet they value most.

Potential impact
This research primarily aims to uncover the intrinsic nature of prostate cancer that is not detectable by multiparametric MRI. By answering this deeply important question, it will directly and indirectly impact a huge number of individuals.

Primarily, the work generated through this research will benefit our patients and society. Through discovering the mechanisms in which particular types of prostate cancer avoid detection by MRI, I will be able to design targeted mechanisms to uncover these tumours, thereby facilitating earlier diagnosis, and ultimately improved prognosis for each patient. However, if this research uncovers that actually the prostate cancers that are not detected by mpMRI are relatively insignificant, then this would also be a useful finding, as it would reduce the number of investigative procedures needed for our patients.

Another key group that would be positively impacted by the research would be the NHS. The results produced here could potentially save a significant amount of money that is currently being wasted on inappropriate biopsies and treatment of indolent disease. However, the success of this project will likely further bolster the already strong position that mpMRI is gaining within the NHS, which in turn will cause an increase in demand for this technology - and this will come at a significant financial cost. This cost will be offset in the long run, in a myriad of ways, however increases in short-term spending are always a concern in the NHS.

Beyond the medical field, the results of this research may benefit technology and device companies. If the tumours that are missed by mpMRI transpire to be aggressive (and worth pursuing), then it is possible that medical technology innovators would be interested in the results, as they may wish to use it to develop enhancements of current software and hardware, to try to ways and means to discover the missed cancer.